Slow Growth and Dormancy in Bacteria

Bacteria cover many of the surfaces of our planet, and contribute in essential ways to the health and disease of all plants and animals. Scientists know a lot about how bacteria make decisions and respond to their environments when they have access to plenty of food. In these conditions they grow and reproduce rapidly. However, in natural environments, for example on plant roots, human bodies, indoor surfaces, and in soil and water, competition for food is intense. Many bacteria are therefore forced to just survive without growing or reproducing for long periods of time in a starved state. We know very little about how bacteria control themselves under these "growth-arrested" conditions. However, recent work suggests that they are very good at making do with what they have, and continue to make new molecules that let them respond to their environments, even when the levels of food are very low.

My work will help us understand this ability of bacteria to continue to make new molecules under growth-arrested conditions, an ability that is crucial for survival in all types of environment. Understanding how bacteria survive with limited food will be crucial for solving a wide range of questions. For example, promising work has suggested that bacteria naturally found in soils can produce molecules that prevent microbial infections of crops. If we wish to harness this helpful activity of bacteria, we must first understand general principles of how they sense and respond to cues from their environments when they have very limited resources. With detailed knowledge of how they control their behaviour, we might be able to determine a set of conditions that would favour the production of molecules that are beneficial to plants. Another context in which more detailed knowledge of the survival strategies of non-growing bacteria could be helpful is chronic infections. Many infections can be difficult to get rid of with antibiotics because some of the bacteria causing the infection enter a growth-arrested state. Most antibiotics work by interfering with active growth of bacteria, so non-growing bacteria are much less sensitive to them. The bacteria can lie dormant until the antibiotic treatment has ended, then begin to grow again and continue the infection. In this case, a more detailed knowledge of the important regulators of growth arrest could allow us to design new ways to target non-growing bacteria. Finally, industrial biotechnology companies often make use of bacteria to synthesise high-value compounds such as drugs and biopolymers. In these contexts, we would like the bacteria to focus as much energy as possible on making the desired compound, and less energy on growing additional bacteria. A more complete understanding of how biosynthesis is regulated under conditions of little or no growth could contribute toward this objective as well.

I will start by studying one specific regulator made during growth arrest by the bacterium Pseudomonas aeruginosa, which can cause chronic infections. This regulator seems to act at the first step of producing a new molecule, a process called transcription. I will study how it helps overcome challenges imposed by nutrient limitation. I will next search for additional strategies that P. aeruginosa uses to make new molecules when nutrients are limited. Finally, I will extend my findings from P. aeruginosa to other species of bacteria that have important roles in agriculture, biotechnology, and medicine, to see if they have similar responses to nutrient limitation as those we observe for P. aeruginosa. This will help me identify both the core regulators needed for survival in growth-arrested conditions by all bacteria, and the unique regulators that might allow some bacteria to perform better than others under these conditions.

Potential impact
While the first 4 years of work will focus on basic research outputs whose primary direct users will likely be other basic researchers, a major underlying motivation for carrying out this work to better understand how bacteria survive long-term resource limitation is the potential that new understanding will lead to beneficial applications in multiple sectors. These will begin to be explored in the extension period of the fellowship. The University of Dundee provides an ideal environment of resources and connections for facilitating the transition from basic research to application and public engagement, as detailed below:
1. Developing applications targeting chronic infections and antibiotic resistance will be a primary objective of the second phase of the fellowship, and will rely heavily on new basic knowledge developed during the first phase. Chronic infections are costly and difficult to treat, and can be fatal, so new treatment strategies are needed. Connections with others in the Centre for Antimicrobial Resistance will help facilitate progress in these areas, as it is a multi-disciplinary group including clinicians, public health researchers, microbiologists, and medicinal chemists. The broad approach taken during the basic research phase will allow us to identify the most promising targets for new therapies. This is likely to be a long process, starting only after the initial phase of basic research and requiring several more years of work to identify and begin to test possible compounds. However, the Drug Discovery Unit at the University of Dundee has extensive experience with carrying this type of work through to application in clinical settings. A second type of output in this realm could be public health policy recommendations based on insight into how non-growing bacteria survive and can act as reservoirs for antibiotic resistance determinants. The nature of such recommendations remain to be determined, but the expertise within the Centre will be a good resource for pursuing future collaborations.
2. Investigating the role of slow-growth regulation in the activities of bio-control strains is another area for potential follow-up during the second phase of the fellowship. Researchers at the University of Dundee's James Hutton Institute working on Phythophthora infestans, a microbial pathogen that can be inhibited by Pseudomonas fluorescens, could be future collaborators for this line of investigation. Like the work on new therapies for chronic infections, this will be long-term work that is expected to take at least 5-10 years to bear fruit and can only begin after we obtain better knowledge of the underlying molecular pathways. Understanding the physiology of bacterial slow growth could lead to insights into general practices to help foster better bio-control activity.
3. Improving biotech applications of microbial synthesis of target molecules could result from better understanding of biosynthesis during slow growth. When using microbes to produce valuable target molecules, a goal is to favour production of the target molecule while disfavouring growth of the microbes. This goal could be advanced by knowing how bacteria increase biosynthesis while they are not growing. We will publicise our findings and share our data so that those working in biotech can take advantage of our discoveries.
4. Dissemination of new ideas to the public will be a priority. Interactions with microbes affect all of us, every day, so the public has an important stake in understanding the implications of these interactions. The Molecular Microbiology division at the University of Dundee conducts a large and widely advertised public engagement festival entitled "Magnificent Microbes" every two years, and I will take advantage of that opportunity to engage with the public and to share my research in an accessible way. In addition, I will share new information more frequently using social media platforms and a lab website.